A contextualised ecosystem approach to reading development in the Global South

The United Nations aims for all youth and a substantial proportion of adults to achieve literacy by 2030. However, despite years of educational investment from governments and international organisations, many children in the Global South continue to exhibit below-average levels of reading comprehension. Significant barriers to instituting impactful interventions are (1) the reliance on dominant reading theories that prioritise the cognitive requirements of learning to read in English, which may be linguistically and orthographically different from the language that children are first learning to read in the Global South, (2) the emphasis on home-centric models of the literacy environment, which focus primarily on what parents do (or not do) to support their children's reading development, without acknowledging broader influences across different levels of culture and society, and (3) the insufficient attention paid to context appropriateness, behavioural change elements, and long-term sustainability of reading interventions; thus, limiting their impacts in contexts that need them the most. The way forward is to develop a strong theoretical and evidence base that explicitly accounts for the specific linguistic and contextual realities in the Global South and integrates co-production and expert consensus methods with cutting-edge knowledge in behavioural, health, and language sciences; thus, paving the way for newer and more inclusive frameworks of reading research and intervention.

Over the course of the Future Leaders Fellowship, I will focus on the situation in the Philippines, a low- and-middle income Southeast Asian country that is relatively understudied in reading research yet is in urgent need of reading intervention. The Philippines ranked last in reading comprehension assessments among 79 countries in PISA 2018 and 5th among 6 Southeast Asian countries in SEA-PLM 2019. To develop a framework for a contextualised, ecosytems approach to reading development in the Global South, I will use co-production methods to involve local communities and stakeholders in the Philippines in investigating the cognitive underpinnings of learning to read in Filipino, as well as home, school, community, and cultural factors that support children's reading development. Based on the co-produced research design, we will gather longitudinal data on early primary school children's language and reading trajectories and literacy ecosystems. I will use these findings to identify different profiles of Filipino readers and characterize the broad literacy environments that children are exposed to. This investigation will help understand which language and reading skills should be targeted and how the literacy ecosystem can best be engaged in a reading comprehension intervention. I will work further with local stakeholders and international experts to co-produce a set of reading comprehension interventions that will respond to the needs of the identified reader profiles. The interventions will be pilot tested for efficacy, feasibility, context appropriateness, and implementation fidelity, with an aim to scale up to a larger-scale RCT in the project extension phase. In parallel, I will work with a panel of experts to formulate a new literacy ecosystems perspective using consensus-building methods. Together, these initiatives aim to build a replicable framework for reading theory and intervention that can be used in different communities in the Global South, or anywhere where gaps in reading achievement are observed within the population.